Superconducting spin currents

In almost all superconductors the pairs of electrons which carry the charge are in the so-called "singlet" state in which the quantum spin of the two electrons is anti-parallel. This is true whether the materials are high temperature oxide superconductors in which case the pairing symmetry is described as d-wave, or conventional metallic superconductors which have s-wave pairing. There are only a few known compounds which show so-called p-wave superconductivity in which the electron spins within a pair are parallel and hence in a "triplet" state.

During the past five years there has been increasing evidence that proximity coupling between singlet superconductors and ferromagnets can sometimes generate triplet pairs within the ferromagnet - the evidence being that supercurrents can be passed through ferromagnetic materials over length scales which are simply too large for singlet pairs to survive. Earlier this year, in parallel with two other international groups, we made a breakthrough in demonstrating how this triplet state can be created in a controlled way. Together, the results have opened the way for a rich new field of triplet superconductivity in which the potential ability of a supercurrent to carry spin can be allied with standard spin electronics ("spintronics").

In this project the experimental team at Cambridge will develop an existing collaboration with the Condensed Matter Theory Group at Bristol to cement their lead in this field and to explore how triplet currents can be controlled by magnetic elements within a device so that the spin supercurrent can be directly measured. As well as demonstrating superconducting spintronic devices, this project also aims to investigate the potential of creating artificial p-wave superconductors by exploiting materials which are predicted to have a favourable p-wave coupling but which are not themselves superconductors. The results from this programme will inevitably stimulate the broader scientific community interested in unconventional superconductivity and spintronics. We believe that, by establishing the fundamental processes at work in generating spin supercurrents and controlling them, this work will pave the way for important new research directions exploiting this novel phenomenon.

Potential impact
By analogy with the research into conventional SFS devices, we would expect the basic science to be performed in this project to gradually inform applications areas. The work on generating and controlling spin currents closely parallels activities in the wider spintronics community. Whether S/F multilayer devices ultimately have application in spintronics (eg for current induced switching) is not our primary aim, however our work may inform future research aimed at developing such applications.

Both the participating Groups publish their results widely. Over the past five years we have published over twenty papers on S/F and Andreev systems in major refereed journals. Over the same period, the investigators have given many plenary and invited presentations at major conferences in addition to research seminars at UK and overseas universities and institutions as well as a variety of UK and European network meetings. Wherever possible we will raise the impact of these publications by issuing press-releases.

As well as continuing to present our results at high-profile conferences, as part of this programme we will organise our own meetings in unconventional superconductivity. For example, MGB has recently been awarded a Royal Society Discussion Meeting to take place in September 2011 The main meeting will be on the general properties of oxide interfaces, but we have also been invited to organise a satellite meeting at the Kavli Royal Society International Centre which we will use to showcase leading international research on superconductor / ferromagnet interfaces to a UK audience as well as to make the community aware of the potential of our own programme. External funding (for example from ESF) will be sought for further such meetings during the project.

The groups involved in this programme have a high profile in publicising scientific developments. CAM already participate in public engagement activities such as the annual Cambridge Science Week and "Physics at Work" exhibitions. JFA is chair of the IoP branch for the South West UK and organizes a variety of activities for the public and school students JFA has organized a number of graduate schools and other training events including Electronic Structure Training courses on the leading industry standard electronic structure computer codes, which they can later use both in their PhD research and in their future careers. .

The work of this programme similarly directly impacts the knowledge transfer of device processing and computational electronic structure techniques to industry. The postdoctoral research personnel will learn state of the art experimental and computational techniques (eg in multilayer system growth, ion beam etching, measurement, and in electronic structure methods), all of which can be applied in appropriate industrial settings.